Improving the productivity of virtual meetings in the home

This project aims to develop and evaluate a prototype that augments virtual meetings with unique features that improve the productivity of workers that are participating from their home.

The prototype will be evaluated in a closed beta programme that will launch the product and provide important user feedback for commercial exploitation opportunities.